Using artificial intelligence to predict patients' clinical outcomes and symptoms

Human diseases result from complex changes that occur at different levels of the body-from changes inside cells to effects on tissues and symptoms that patients experience. For example, Alzheimer's, a brain disorder expected to affect nearly 1.4 million people only in the United Kingdom by 2040, leads to memory loss (symptoms), damage to brain cells (tissue changes), and genetic mutations (cell-level changes). Understanding how these different levels are connected-such as how a small change in a cell can lead to memory problems-is essential for improving our understanding of diseases and developing more precise, patient-specific treatments.

To study these disease-related changes, different types of data are needed, including medical records, genetic information, and tissue images. However, gathering this data for large groups of people is expensive and challenging, and testing experimentally every possible change in a lab is nearly impossible. This is where artificial intelligence (AI) can help. AI models can analyse large amounts of data, identify patterns, and provide insights into how diseases develop and how they might be treated.

In my research, I am developing an AI model that predicts how patients' symptoms change based on what happens at the tissue and cell level, helping to identify new drug targets. Specifically, my goal is to predict, from cell level information, different disease types, symptoms, progression, causes of death, medications taken, and other factors-such as demographics and clinical influences-that affect a patient's experience of the disease. By analysing the genes and cells that make each patient unique, my model aims to identify the most important genes involved in different disease aspects, offering valuable clues about what should be targeted in new treatments.

This research highlights how AI can uncover hidden disease patterns and identify potential drug targets-tasks that remain very challenging with traditional lab experiment.